Aquavitrum - Revolutionary glass cullet recovery machine

Aquavitrum limited have designed and completed proof of concept trials for the next
generation of waste recycling technology which will have the capability to enable the
recycling of c 1.4m tonnes of unrecovered packaging glass in the UK, annually, and divert it
from waste streams such as landfill and incineration.
Currently the UK consumes 2.5m tonnes of packaging glass annually with only 1.1m tonnes
being recycled back into glass products, which is only 44%. Glass is unique in that it can be
infinitely recycled without degrading its clarity and it should be preserved not disposed of.
Our technology has the capability of recovering all the remaining glass cullet that is currently
not recycled, whether it is collected for recycling or contained within blag bag waste. It can
also recover glass from landfill mining activities to further reduce the need to quarry virgin
sand.
Our technology can take extremely dirty glass based feedstocks which are highly
contaminated with other materials and produce clean glass cullet.
Successful implementation of the technology will provide huge benefits to the UK in
increasing job opportunities in this growth sector, reduce CO2 emissions, preserve natural
resource, provide costing savings to local councils & waste management companies, make
recycling easier for householders and have a dramatic improvement on the recycling rates in
the UK.